ITRI

ITRI represents all aspects of the tin industry – from mining to use, recovery & recycling – in applications from electronics to engines. We have become increasingly interested in recovery & recycling of tin, and other key metals (copper, lead, nickel, etc). We have identified an emerging technology that we believe has the potential to significantly improve the recovery of these metals from waste mine tailings where metal remains from earlier less efficient extraction technologies. The technology has the ability to be ‘tuned’ to break up mineral aggregates surrounding the softer metal, leaving the metal & metal ores intact, and reduce the mineral aggregates to a coarse sand-like consistency. This holds the potential to make extraction of these metals viable.